CoControl: scoping intelligent heating controls for low income American housing

CoControl is the UK’s first socially focused connected homes technology, providing intelligent heating

control for low income tenants, and property insight for their landlords. CoControl has worked with 7 UK

social landlords to tailor our product to the low income housing space, with trials having demonstrated

demand and technical viability. The financial burden on low income tenants has steadily increased due to

economic crises and austerity measures across the Western world. In the UK, 43% live in poverty and

struggle to balance food and rent with increasingly expensive gas and electricity (JRF, Guardian, DBEIS).

Further, their landlords also face severely decreasing funding: the UK is 1y into a 5y plan to cut Social

Landlord rent income 12% net of previous forecasts (2015 Summer Budget). In response, CoControl has

developed an intelligent, cloud based heating controls, built to minimise tenant energy usage and cost, and

empower landlords – our customers – to invest the billions spent on annual maintenance more effectively.

As heating controls are global, this project explores if sales and partnerships in the US can be economic.